Shelf life testing

Peter's Eden , producers of high quality handmade natural fruit cordials, received assistance in valuable laboratory testing. The aim of this testing was to establish accurate shelf-life information, to enable the company to grow into new marketplaces.